Abiotic Stress Elicitor

The UK farming community is constantly under threat from seasonal and short-term variation in climate that has a massive effect on yields and quality of their crops and subsequent ability to commercially compete and survive. YAM has developed a formulation to induce plant stress tolerance. This has been tested for drought tolerance with promising results. YAM requires the support from TSB in order to further the potential of the technology and optimise the formulation.